The University of Manchester and EDF Energy (West Burton Power) Limited

To embed knowledge and expertise in turbine blade cracking, enabling the development of condition monitoring technology and standard test propcedures.